Develop underground antennae for transmission of water pipeline dat

Syrinix provides intelligent monitoring and detection products and services for the utility infrastructure sector. Syrinix TransientMinder technology needs to transmit data on damaging pressure transients in water pipelines from underground locations.Syrinix need to engage a specialist antennae designer to design and enable the transmission of data from these underground sources